Aston University and Horizon Retail Marketing Solutions Limited

To deliver Business Transformation and Customer Demand Management interventions to improve productivity, operational efficiency and market share.